Let Zero: towards retrofit for cost-effective, healthier and net zero rented properties

Let Zero is a project designed to help UK local authorities tackle the issue of poor housing conditions in the Private Rented Sector (PRS), including damp and mould and high carbon emissions. The project will develop an AI-enabled end-to-end solution incorporating an easily-accessible 'One-stop Shop' to support private landlords (especially in fuel-poor areas) in upgrading their properties. Powered by an 'optioneering tool' and integrated local supply chains for retrofit, landlords will have a 'trusted path' tailored to the needs of the property and its occupants. It will provide landlords with:

* A trusted support service
* A clear pathway to action based on quantified retrofit options
* Support accessing grants and finance

This will be achieved through the integration of a suite of innovative solutions brought by project partners:

* Rapid analysis and characterisation of specific building requirements.
* Better cost and energy saving estimations enabled by AI and building geometry data.
* Response to design concerns such as space standards for tenants and accessibility using AI.
* Innovative retrofit solutions deliverable via local supply chains, tailored to local needs.
* Retrofit grant aggregator and new green finance solutions.

The project will develop a proof-of-concept PRS One-stop Shop by:

* Assessing the needs of landlords and tenants.
* Initiating a 200 home renovation programme in South Yorkshire to generate data and learning on retrofit approaches, costs, challenges and performance.
* Categorising homes according to building type. Survey and generate 3D models for selected properties.
* Developing an AI tool that uses learning from properties in use, solution costs and needs of landlords and tenants to identify and design optimum solutions for retrofit.
* Delivering innovation within supply chains, including creating innovative products and developing local installation capability.
* Integrating grant funding and finance advice.

The One-stop Shop will initially be deployed in South Yorkshire (not-for-profit business model) but designed to be replicated across the UK, tailored to specific needs and local housing types. It will drive growth, innovation and revenue in local supply chains.

The 18-month project will be led by South Yorkshire Mayoral Combined Authority, supported by a consortium with expertise in needs of landlords and tenants, provision of advice and guidance, data collation and analysis, optioneering, AI-generated retrofit design, together with manufacturers and installers from retrofit supply chains.

This replicable and scalable solution will create commercial opportunities for solution providers as well as benefits to landlords and tenants across the UK, especially in fuel-poor areas, to facilitate a just transition to net-zero.